Birmingham City University and Surface Transforms plc

To explore innovative solutions and reduce automotive and aerospace ceramic disc wear rates through benchmarking of existing designs,advanced material modelling and on board wear sensing.